Advanced Optoelectronic & Microelectronic Glass

Advanced glass technology with added electronic functionality is increasingly prevalent in areas such as smart displays (think about the touch screen on a smart phone or tablet), IOT sensing and next generation healthcare devices. In addition, the use of glass substrates in advanced semiconductor devices is a huge new opportunity. This project focuses up these opportunities, and will entail early-stage concept investigations of the integration of transparent / semi-transparent optoelectronics and electronic circuitry on glass with advanced semiconductor functional elements. This PhD project will be undertaken in close collaboration with (and is sponsored by) a multinational glass and coatings company and will be undertaken within the new Centre for Integrative Semiconductor Materials (CISM) - Swansea University's flagship new £55M facility for advanced semiconductor research and development.